Equilibrium Asset Pricing with Epstein-Zin Stochastic Differential Utility

1) Context:
One of the fundamental concerns of the theory of asset pricing is understanding the price formation of the securities traded in a market. As empirical evidence shows, these are highly influenced by the balance between the supply of a security and the total demand coming from the aggregated trading activity of the market participants. In the financial economics literature, this concept is known as Radner equilibrium.

For the optimisation problem, the classical paradigm in the literature is using the von Neumann-Morgestern setup that maximises the discounted expected utility of the agent, for some specific choice of utility function. Nevertheless, the most popular choice is the Constant Relative Risk Aversion (CRRA) utility function (or power utility). However, some criticism towards this paradigm arises, due to the anomalies observed in the market that indicate a mismatch between the behaviour of the agents as described by the Merton problem and the actual behaviour of the agents. Part of this effect has been attributed to the incapacity of the CRRA utility model to differentiate between risk aversion and intertemporal subsitutability. In order to counteract this, the economists turned their attention to models that generalise in a non-additive way the classical von Neumann-Morgestern setup and which have the power to disentangle the risk appetite of the agent from their preferences towards intertemporal substitution. In continuous time, this is called stochastic differential utility.

2) Aims and Objectives:
The aim of this project is to study an equilibrium asset pricing model for agents whose preferences are described by Epstein-Zin Stochastic Differential Utility. Mathematically, the classical utility function is generalised to the Epstein-Zin aggregator g = g(s, Cs, VCs), where C is some consumption stream and VC =(VCt)t>/=0 its associated utility process. In the above, the process B = (B)t>/=0 denotes, as before, the impatience rate of the agent, R is the coefficient of relative risk aversion and S is the coefficient of elasticity of intertemporal complementarity.

In our model, the market is comprised of a riskless bond and a risky asset, where the latter pays continuously a stochastic dividend stream. We expect the equilibrium to be characterised by a system of strongly coupled Forward-Backward Stochastic Differential Equations (FBSDEs).

3) Novelty:
With a few exceptions, the literature is scant in terms of equilibrium asset pricing with Epstein-Zin stochastic differential utility. Moreover, the intractability of the problem in a fully general setup often determined the authors to simplify the assumptions, for example by considering deterministic setups or by focusing on numerical approximations. The aim of this thesis is to fill the current literature gap by systematically studying equilibrium with EZ SDU preferences in a fully stochastic setup.